Genes to reduce plant height without increasing disease

Technical abstract
Recent research has highlighted the negative relationship between reduced plant height in wheat conferred by the ‘Green Revolution’ semi-dwarfing (Rht) genes and resistance to some diseases, in particular Fusarium head blight (FHB).

This project will use a number of parallel approaches to identify new allele controlling plant height (PH) to counter the negative effect of height reducing alleles on major wheat diseases such as FHB.

1) Two novel height loci on chromosomes 2D and 3A will be characterized for their influence on FHB and other important wheat diseases.

2) Populations with parents differing for FHB resistance but with the same Rht alleles (Rht1 or Rht2) will be screened to identify quantitative trait loci (QTL) that enhance resistance to FHB in the presence of these height reducing alleles.

3) Height mutants identified within a mutagenised population of wheat cultivar Paragon will be screened for disease resistance against FHB and other important diseases.

These studies will identify alternative semi-dwarfing genes that can provide plant breeders with the desired plant height agronomic character while not compromising other important traits such as disease resistance, in particular FHB.